A Gathering place to cO-design and co-cReate Adaptation

AGORA will support the overall objectives of the Mission on Adaptation to Climate Change by leveraging and step forwarding best practices, innovative approaches, policy instruments and governance mechanisms to meaningfully and effectively engage communities and regions in climate actions, accelerating and upscaling adaptation process for building a climate resilient Europe. It will promote democracy, climate justice, gender equality, equity, and foster adaptive capacity and citizens’ empowerment to pro-actively support decision-making processes. AGORA’s main ambition, beyond the state of the art, is to promote societal transformational processes in different social, economic and political contexts through transdisciplinary tools and approaches. Citizens, civil society organizations, academics, experts, policy-makers, entrepreneurs and other relevant actors will be engaged in the co-design and co-creation of innovative problem oriented climate adaptation solutions that could be extensively adopted in Europe also considering the deep social changes on going and the awarenessthat no one size fits allsolution. Specifically, AGORA will provide: • A package of digital tools and co-developed frameworks relying on multi-directional communication technologies. • Innovative problem-oriented climate adaptation solutions. • Blueprints for effective decision making and collaborative processes that build on the dialogue among stakeholders and on the integration of different types of knowledge. A set of pilot regions will constitute the co-production arena to co-design, co-develop and co-implement climate adaptation solutions. AGORA will also develop a roadmap for transformational change and upscale of citizen engagement, for transferability of effective policy instruments and for ensuring long term legacy.